Purchase of an automated "tipper" system to support the culture of infectious gametocytes for experimental malaria mosquito infections

We are requesting support to purchase three "tipper" systems for automated culture of malaria parasites for mosquito transmission.

Malaria is still a disease of devastating impact to global health caused by the parasite Plasmodium. Plasmodium is transmitted by the bite of a mosquito and has a complex life cycle which involves transforming into several distinct forms which are specialised for different roles. Scientists have been able to culture Plasmodium falciparum (which causes the most deadly forms of malaria) in the laboratory for almost half a century. Most scientific research is focused on the asexual stage of the parasite life cycle, as this is the stage that causes disease symptoms and is easy to grow. However, to transmit to mosquitoes, the parasite must transform into gametocytes. Gametocytes are much more challenging to grow in the laboratory as they require 14 days to develop, requiring the researcher to "feed" them daily and never let them cool from body temperature. This means that they are usually laboriously grown in small batches continuously which consumes a lot of time that researchers would otherwise have to focus on experimentation. Experimental mosquito transmission requires access to parasite culture facilities, insectaries to rear mosquitoes and the apparatus and skilled staff to perform the mosquito infection. Taking advantage of these unique resources at LSHTM, we established the Human Malaria Transmission Facility to serve the UK and global malaria community providing researchers without specialised facilities, access to experimental mosquito infection. The Facility is successfully supporting a range of projects, however a bottleneck in manual gametocyte production is limiting further expansion. Another transmission facility in the Netherlands employs bespoke culture systems called "tippers" to automate the daily gametocyte feeding which significantly reduces routine culture maintenance and maintains consistent high quality parasites for experimentation. Purchase of a comparable system will give similar throughput gains for the LSHTM Facility and release additional slots for experimentation and allow us to support of a greater range of transmission projects.

Technical abstract
We are requesting support to purchase three "tipper" systems for automated culture of Plasmodium falciparum gametocytes to increase the throughput of malaria mosquito transmission experiments in the LSHTM Human Malaria Transmission Facility. Culturing P. falciparum gametocytes in vitro is technically challenging, expensive and laborious, as they require daily medium changes for 14 consecutive days and strict adherence to maintaining a constant temperature of 37 degrees C throughout to ensure that they do not prematurely activate (temperature decrease is a stimulus for mosquito stage development). As a consequence, manual culture maintenance consumes a significant proportion of a transmission stage researcher's daily routine and limits time for downstream experimentation.

Tippers were first developed in the 1980s by researchers at Radboud University in the Netherlands and are still used routinely in their transmission facility and commercial spinoff company TropiQ Health Sciences. They consist of multiple bespoke glass culture vessels enabling the culture of different parasite lines/treatment conditions simultaneously. Every 12 hours, the system injects fresh culture medium into holding chambers in the glass vessels to warm to 37 degrees C. It then "tips" off the spent culture medium from the parasites and replaces it with the warm fresh medium. This enables "hands-off" culture of gametocytes for the entire 14-day culture period, resulting in high quality gametocytes with a high mosquito infectivity, something that is difficult achieve consistently by manual culturing. Having access to this equipment will enable the Human Malaria Transmission Facility to increase the throughput of gametocyte production greatly, thereby overcoming an important bottleneck in the set up of experiments and increasing the number of projects the Facility can undertake for the members of the malaria research community.